Better Lupins for the UK

Lupins are a high-protein legume crop, offering great potential to increase the self sufficiency of UK agriculture by providing an alternative to imported soy animal feed. Additional benefits of the crop include improved soil health and wide geographic suitability. The crop provides an SoyaUK will use research expertise to investigate the scope for a lupin biotechnology and breeding program.